Targeting Usher syndrome with CRISPR mediated base editing

Usher syndrome is an hereditary deaf-blindness syndrome inherited in a recessive manner. There are different types of Usher syndrome displaying a range in the severity of symptoms: Type II is the most common and patients demonstrate progressive retinal degeneration occurring after the onset of deafness.
Usher syndrome is commonly caused by point mutations in the USH2A gene that result in a defective version of a protein called usherin. It is thought that the usherin protein is involved in long term maintenance of photoreceptors, the cells involved in light detection in the retina.
The aim of this DPhil is to correct individual point mutations in the USH2A gene using a technique called base editing. A guide RNA directs the base editing apparatus to a specific section of DNA adjacent to the point mutation so that an enzyme can change the mutated nucleotide to its original form, thus restoring visual acuity. The base editing system will be delivered to patients inside a viral vector via an injection underneath the retina. This method of delivery has already had success in human clinical trials involving other genetic retinal diseases.
After the base editing system has been designed, I will begin by testing its efficacy in vitro and will then progress to testing it on a mouse model of Usher syndrome created by the Harwell Institute. Experiments can then be performed to investigate whether any physiological rescue has occurred. It will be important to optimise the base editing system to reduce any unwanted side effects and to maximise its efficiency.
The work involved in this DPhil has the potential to make a significant impact on the lives of patients with Usher syndrome. Additionally, if the study is successful it will provide an excellent basis for future base editing experiments directed at reversing harmful genetic mutations both inside and outside the retina.

Technical abstract
Usher syndrome is a hereditary deaf-blindness syndrome inherited in an autosomal recessive manner. Gene replacement therapy has already had great success in the treatment of recessive loss of function mutations. However, replacement therapy is not an option for disease causing mutations exceeding the 4.7kb packaging capacity of the AAV virus or dominant gain-of-function mutations.

A highly targeted form of CRISPR technology is base editing, which has the capability to target and reverse specific point mutations, such as G>A or C>T. My project focuses on adenine base editing (converting A to G), being mindful of minimising off target effects.

First I will phenotype a new Ush2a W3947X mouse that has been generated through the GEMM programme at MRC Harwell. The mouse has an artificially induced A to G mutation that creates a premature stop codon and is predicted to have a retinal degeneration similar to a null mutation. I will initially design a base editing system using an adenine base editor (ABE) and test its efficacy in vitro using plasmid based assays. I will also test DNA base editing on blood cells harvested from USH2A patients who have the equivalent homozygous 11864G>A mutations. The transfected cells will be harvested, the DNA sent for sanger sequencing and the % correction determined.

Currently, dcas9 tethered to the ABE is too large to fit inside the AAV virus and intein splicing will be used to deliver the Cas9-ABE construct in two halves. Experiments on the Ush2a W3947X mice can then be performed to investigate whether any physiological rescue has occurred: for example, comparing the outer photoreceptor layer width and electrophysiological response obtained from the treated mice to the control mice.
If the project is successful, I would hope to help progress my findings into human clinical trials